MOPP: Make to Order Processing Plants

New reactor technologies are set to allow products that have traditionally been made in batches to be produced in a continuous manner. These reactors have the potential to transform manufacturing sectors by reducing energy, waste and the cost of manufacture and distribution. The technology will allow companies to use a single reactor for a number of products rather than investing in a number of task specific batch reactors. Therefore this project aims to develop an adaptive 'Dial a Product' control system to deliver the precise control required for these unique high value low volume manufacturing systems. Bringing together control design and analytical techniques to complement these reactors will enable the reactors to reach optimum performance quickly and efficiently as the manufacturer switches between products.